Appraising Potential Legal Responses to Threats to the Production of News in the Digital Environment

Like music and other branches of publishing, news journalism has faced radical challenges over the last two decades. There is talk of the "death of the newspaper" and questions raised about the very future of journalism ('Who Killed the Newspaper?', The Economist, 24 August 2006) ; and countervailing recipes for revival, Rebuilding the News, Metropolitian Journalism in the Digital Age, Anderson, 2013). While with music, books and films, the greatest threat to existing business models have been seen as the unauthorised and unremunerated home copying and peer to peer distribution, with news journalism the challenge derives from the fact that advertising has not followed the shift of print-newspapers to the Internet. Given that more than half of newspaper revenue traditionally comes from advertising, newspaper profit margins have suffered badly, many jobs have been lost and titles closed. The situation has been particularly difficult for local and regional newspapers in the advanced economies of North America and Europe. Consequently, news journalists, including photographers and associated freelance creators, have expressed dismay at their increasingly fragile economic and unsatisfactory legal position.
But, if the central problem has not been copyright piracy, the big question is whether copyright-related business models are part of the solution. Certainly, some newspapers are starting to deploy copyright and para-copyright as part of their business strategies: using firewall systems, bringing actions against news aggregation sites (such as Google News), which are seen as "siphoning off" advertising revenue; and, most radically, calling for addition legal rights, including rights in news per se. At the same time, aggregators and others are pursuing new business models arising from the use of news archives and other news text and image assets. This has given rise to a number of business model fusions, such as the emergence of a UK start-up, Summly, which offers a news aggregation service via mobile phones, and its acquisition in March 2013 by Yahoo!. Because on-line news organisations increasingly use multi-media techniques, there is growing overlap with copyright concerns in television and film.
Our research into news would have three dimensions. First, we would explore and map the range of business models being utilised (advertising, subscription, firewall, freemium, public funding, citizen journalism, charitable purposes) in order to appraise how the sector is adapting, and by producing an account of the experiences of various sub-sectors offer practical guidance to participants in the industry.
Second, we would consider the methods of assessing these changes not just on the economy but on society. What is the impact of these shifts on the "quality" of journalism and the level of access enjoyed by different sections of the public to news, analysis and debate? This analysis goes to the very heart of the core research question with which CREATe is engaging: how can we judge whether levels of production of cultural and informational goods are optimal in terms of both the quantity of production and also its diversity and quality?
Third, we will consider what useful role policy-makers play in this field. If concerns over the quality of journalism are real, they go to the heart of a well-functioning democratic system. Diverse answers may be given to this question, from the case for stronger restrictions on concentration of media ownership to the use of public subsidy. Some commercial players wish to explore the value of "ancillary copyright" (currently before the German Parliament) and copyright protection for "hot news," which in turn raises particular issues with regard to freedom of expression. Historical experience of such regimes can provide some guidance, both as to the issues at stake and the likely effects of such laws.

Potential impact
Beneficiaries
The research will assess and likely have implications for (i) private sector media organisations, in particular newspapers; (ii) private sector news intermediaries, such as aggregation services; (iii) courts, when appraising the impact of their decisions; (iv) policy-makers, considering proposed reforms.

Explanation
The research is intended to generate new information on types of business models being deployed to ensure returns to news organisations, Describing these business models will likely provide useful information for those in the sector, others thinking of entering the sector, third parties assessing the viability of various businesses. The research on the history of news production highlights that historically copyright has not been the only way to appropriate returns from investment in the production of information products. The information can, with CREATe's other research streams, help businesses in general understand the huge variety of models by which to reap returns from information production, and choose the model that most suits the particular information product. It will also have implications for policy-makers in so far as they are considering reform of the detail of legislative rules relating to technological protection measures.

The research raises a vital question for policy-makers interested in evidence-based policy-making: is it possible to identify optimal levels of production and set the parameters of incentive-mechanisms accordingly. The research raises the problem of quality of production, not mere quantity, offering an extra dimension to current copyright policy-making.

The research on litigation and legislative proposals is intended to be of use primarily to policy-makers. Monitoring what is happening elsewhere, critiquing the arguments, analysing existing studies on the effects eg of news agggregation services, will assist courts and legislators when considering particular responses or action.

The various beneficiaries will be engaged, in part by constituting an advisory board to refine the precise projects in the three streams, but also by seeking their assistance as sources of information.